Understanding seasonal change in vector-borne disease risk for livestock and humans within arid habitats of Northern Kenya

Domestic animals are essential to livelihoods of millions of Kenyan pastoralists and
their communities, but also expose their keepers and the wider community to zoonotic
disease threats. Based in water-scarce locations in northern Kenya, we will evaluate
three suspected endemic vector-borne pathogens (Rift Valley fever virus, Crimean-
Congo haemorrhagic fever virus, and Francisella tularensis) across three counties,
using interdisciplinary methods within cross-sectional and longitudinal designs,
alongside building local capacity to reduce the current and future risks these
pathogens present to lives and livelihoods in this fragile region.